GAmma detection with New Advanced Scintillators - GANAS

Historically, key advances in nuclear physics have been driven by advances in detector technology. An exciting prospect for new detector technology is that offered by novel scintillator materials which have very high energy resolution and excellent time response. The present project is part of an EU-wide initiative called NuPNET to develop new detectors for nuclear physics. The project, entitled GANAS, will look specifically at the potential of novel scintillators and also how these can be attached to novel photosensors. The York group will lead one of the work packages of this R&D project.

Potential impact
This project has potential impact beyond nuclear physics as scintillator detectors are widely used in industry, from oil exploration to homeland security, and are also key to medical imaging methodologies such as PET and SPECT. All of these could be enhanced by the availability of detectors with higher energy resolution and improved time response. In particular, the novel photosensor aspect addressed by York is important in terms of exploring the potential for PET or SPECT imaging within the field of an MRI magnet. We will work with our collaborators, the York Neuroimaging Centre on this project.